University of Ulster and Repknight Limited

To develop unique sentiment-mining techniques, utilising cloud-based parallel/multi-core processing resources, to increase data-scaling across multiple data-centres, databases and processing engines.